Understanding the player's psychology and predicting its next actions

The purpose of this research is to gain a better understanding of gamer's mind-set and to predict its next actions in a game. Being able to anticipate the player's next move can lead to improvements in the overall user performance as well as in its engagement in the game.

Current related work includes next moves and goal recognition in open-ended serious games to assess players' learning process and to enhance their experiences (Wookhee, Young Ha, Rowe, Mott and Lester 2014). Considerable improvements have been experienced in mobile cloud games from predicting the player's behaviour based on low-level actions from the virtual environment. This helped reducing the delay by masking the network latency (Lee, Chu, Cuervo, Kopf, Grizan, Wolman and Flinn 2014).

Understanding the player's mind-set and predicting the next moves could improve the Virtual Reality games. The field of VR has started to gain more and more commercial interest and the desire of experiencing VR at home has increased. The limiting factors are the spacious environment and the complete kit needed to obtain an immersive experience. One possible way to overcome this problem would be to reduce the magnitude of physical movement required by the player. The user's actions could be predicted by applying a combination of data mining and machine learning techniques; with this information, the game could pre-emptively update the position of the player's character in the game world.

I believe this research would make a good contribution to the field and it could be a beneficial analysis to the academic and gaming communities.

Potential impact
The IGGI Centre for Doctoral Training will impact upon:

The Digital Games Industry: IGGI will inject a substantial cohort of 55+ PhD graduates and a wide range of academic research leaders with direct experience of research collaboration with the UK digital games industry. Although large, the UK games industry is fragmented and geographically dispersed, consisting primarily of SMEs. Increasing skill levels and injecting research advances in such a community is best achieved through employment of and engagement with creative and entrepreneurial PhD graduates with good communication skills, and through stable long-term government-funded collaborative projects which offer the opportunity for research engagement at a time to suit the business cycles of games industry partners. IGGI offers the opportunity for a step change, yielding increased profits through an internationally distinctive UK games industry which is technologically advanced and research-aware. The financial barriers to starting a company in this area are low and many IGGI graduates will start their own games businesses, mentored by experienced investors and entrepreneurs, significantly increasing their chances of creating a successful games enterprise. Data mining tools developed during IGGI will allow increased understanding of game players, which can increase profitability of mainstream games.

Parents, Game Players and Wider Society: Large and growing numbers of people are playing digital games with unprecedented enthusiasm. In a recent Forbes magazine article it was suggested that, by the age of 21, the typical child has played an average of 10,000 hours of digital games. Creating games which engage a wider range of players and which increase the social and scientific value obtained through playing games can have massive benefits: both economic ones and ones which harness the massive "cognitive surplus" implied by game players who are clocking up thousands of game hours. The potential benefits here are cultural (e.g. to raise awareness in important areas such as environmental change), scientific (e.g. to conduct experiments which use artificial economies to test economic theory), social (e.g. to educate children about science) and therapeutic (e.g. to use games to increase mobility in the elderly).

Scientists: Gameplay data can provide information about human behaviour and preference on a massive scale - this provides a major new experimental tool for researchers in Economics, Ecology/Biology, Computer Science, Psychology, Mathematics, Media and others. The very recent announcement (20th June) of a proposed call in the EU Horizon 2020 research funding programme on "Advanced digital gaming/gamification technologies" underlines how much the EU values this area and the opportunities for pan-European research in games and sustainability for IGGI.

IGGI Graduates and Supervisors: Digital games are already a major attractor to computer science and digital media courses. IGGI will provide a beacon for innovation in digital games, with heavy competition for PhD places allowing recruitment of top students. For each IGGI graduate, learning and conducting research alongside a strong cohort of students with related but different interests and expertise, with extensive interaction with industry, will give rise to a highly rounded and employable PhD graduate, who will be highly sought by both UK games industry and the growing games research community. Supervisors will gain knowledge at the cutting edge of games and gamification research.

Through the CDT, IGGI investigators, supervisors and students will become well versed in the issues and techniques of the digital games industry, developing a long-term understanding which will, we believe, result in a stronger digital games industry, a wealth of fascinating new research questions, and real benefits for wider society through the now-ubiquitous medium of digital games.